University of Aberdeen and Motive Offshore Group Holdings Limited KTP 22_23 R2

To develop new software and digitally enabled processes capable of collecting data and performing analysis on all relevant products (flexibles, umbilicals and pipelines) throughout their entire life cycle; delivering a company-wide digitalisation programme facilitated by the support and development of an in-house Innovation Centre.